Slotted Circular Broadband GNSS Antenna - Phase 2

This Phase 2 study continues the development and test of new GNSS antenna technologies put forward by SSTL in the Phase 1 study. Two different prototype antenna designs were produced by SSTL applying the technique of Composite Left and Right-handed Transmission Lines (CRL-TL), often referred to as meta-materials. Using CRL-TL allows the reduction in size of antenna features below the normal 1/4 wavelength limit. One antenna developed was a multi-resonant interdigital antenna, the other a circular slotted ground-plane broadband antenna. During this Phase 2 study, the main focus will be on the development of the most promising slotted circular broadband antenna for practical applications. The design of the antenna will be refined, packaging options will be developed with a view to manufacture, 10 units will be produced and will undergo testing in collaboration with DSTL laboratories. At the end of the study, a report will be issued detailing the path to commercial exploitation. .